Secondary school exclusion and alternative education provision: unraveling connections with mental health and offending in adolescence, and mortality

The United Kingdom has one of the highest exclusion rates
globally. While primary school exclusion is rare, secondary
school exclusion often prompts engagement with
alternative educational provision (AEP). This proposed PhD
project will be the first to explore associations between
secondary school exclusion and AEP, in relation to mental
health, offending in adolescence, and mortality in young
adulthood.
The project poses three research questions: (1) What is the
association between exclusion during secondary school/AEP
and mental health diagnoses? (2) What is the association
between exclusion during secondary school/AEP and prolific
offending as a juvenile and as a young adult? (3) What is
the association between exclusion during secondary
school/AEP and early mortality?
To address these questions, the research leverages three
linked administrative datasets using advanced quantitative
methods. This research aims to contribute to a deeper
understanding of young people's mental health needs,
considering differences in results for relevant sub-groups
such as gender and social care. Beyond academic
significance, the findings offer practical insights for
policymakers and educators, guiding early intervention
strategies through education, health and care services.